Imaging the planet-forming zone in protoplanetary disks with infrared+sub-millimeter interferometry

Star and planet formation is one of the most active and exciting research areas of modern astrophysics. Many of the open questions in this field are related to the structure and physics of the innermost regions of protoplanetary disks, where material is transported onto the forming star, ejected in powerful jets & outflows, or accreted onto newly-formed planets. However, most of the aforementioned processes take place on astronomical unit-scales very close to the star, which has prevented a direct investigation with imaging observations so far. The aim of this project is to employ the new opportunities provided by infrared and sub-millimeter interferometry in order to explore the terrestrial planet-forming zone in protoplanetary disks for the first time with direct imaging. The obtained images will reveal the fundamental inner disk structure and allow us to search for planet-related disk surface structures, such as tidally cleared gaps or the hot accretion region around young, embedded protoplanets. Combining interferometric observations at infrared and sub-millimeter wavelengths will allow us to determine the temperature & density distribution and dust composition in the inner disk. This approach will result in an unprecedented global view on the structure and physical processes in protoplanetary disks and help us to understand how planets are forming and how they interact with the disk material during their early evolution.

Potential impact
In order to maximize the impact of my reserch, I consider public engagement and outreach activities an integral part of my role as scientist. Such activities provide an important feedback to the society and can fuel young people's interest in science. In order to communicate my scientific results to the wider public, I will interact with the press, for instance through press releases, as done in several of my earlier PI projects. In addition, I gave interviews that were broadcasted internationally on radio and wrote articles in popular-scientific magazines. To reach local communities with my public engagement activities, I gave talks in public talk series, helped organizing stargazing nights, and presented my work at amateur astronomy meetings. Working in the UK, I will continue and further intensify these activities and coordinate them with the Exeter Astrophysics and Applied Mathematics groups that have already established a regular programme for schools visits, public open evenings, and other outreach events. I would like to note that my research is particularly well suited for such purposes, as it will result in direct images of the terrestrial planet-forming zone of protoplanetary disks, about 100 times sharper than those obtained with conventional techniques. Providing a glimpse into the past of our own planetary system, these images will capture the imagination of the wider public.